Genetic improvement of perennial biomass crops within a sustainable land use context

Technical abstract
The main aim of this project is the development of perennial biomass crops as a source of renewable energy within a sustainable land-use context.

Renewable energy sources that are sustainable and carbon neutral are urgently needed to mitigate against greenhouse gas (GHG) emissions arising from the use of fossil fuels and to provide for increased future energy security.

Many crops can be grown to provide feedstock for renewable energy but perennial biomass crops have several important advantages: They are fast growing with the potential for recurrent high yields with low fertiliser and pesticide requirements. They are also non-food crops and life cycle analyses indicate high energy savings and GHG reductions.

This project focuses on energy trees and grasses and particularly on the two main perennial biomass crops grown commercially in the UK: short rotation coppice (SRC) willow (Salix spp.) and miscanthus (Miscanthus x giganteus). Although some advances have been made, these crops are still relatively underdeveloped and there is much scope for further improvement. The research in this project integrates genetics, agronomy, pathology, entomology, chemistry, ecology and taxonomy in an endeavour to provide the scientific underpinning for improved yield and sustainable biomass production.

Specific objectives are:

1. To characterise genetic relationships among species and accessions in the National Willow Collection (held at Rothamsted Research).

2. To develop efficient breeding strategies which take into account the genetic characteristics of the germplasm and breeding system of willow.

3. To improve our understanding of the physiological and genetic basis of biomass yield and composition.

4. To understand how yield and composition are affected by inputs and related to the development and phenology of the crop.

5. To underpin crop improvement with studies on insect pests and diseases.

Project involves studentships.